University of the West of Scotland and Aberdeen Laundry Services Limited KTP 24_25 R5

To maximise operational efficiency and achieve best-in-class environmental performance, increasing business productivity and accelerating sustainable growth.